Older people's experiences of dignity and nutrition during hospital stays: Secondary data analysis using the Adult Inpatient Survey

A number of recent studies, investigations and inquires have examine the treatment of older people in healthcare and have identified shocking evidence of poor treatment:

-The Joint Committee on Human Rights (2007) raised concerns about poor treatment, neglect, abuse, discrimination, lack of support for eating and drinking, and malnutrition and dehydration.
-Age UK (2010) highlighted lack of detection and treatment of malnutrition in hospital as a 'national disgrace' and called on the Government to introduce compulsory monitoring of malnutrition.
-Patients Association (2011) details sixteen accounts of poor hospital care heard by its Helpline focusing on care-communication, access to pain relief, assistance with toileting, and help with eating and drinking.
-The Health Service Ombudsman (2011) investigation into NHS care of older people raised key concerns about lack of assistance with eating and drinking.
-The Care Quality Commission (2011a) dignity and nutrition inspection identified evidence of people not being given assistance to eat, not having their nutritional needs monitored and not being given enough to drink; staff not treating patients in a respectful way; and older people not being sufficiently involved in their care. It concluded that national minimum standards of dignity and nutrition were not being complied with in many casesn and in some cases treatment was so poor that it amounted to a violation of legal rights.
-Further shocking findings were identified in the Equality and Human Rights Commission (2011) inquiry into the treatment of older people requiring or recieving home-based care and support.

The new research will build up a quantitative statistical evidence base in order to produce a national statistical picture on older people's treatment during hosptial stays. We will analyse older people's responses to questiosn about dignity and nutrition using the Adult Inpatient Survey. The Adult Inpatient Survey is a national survey that the Government uses to monitor quality and performance in the NHS. Participants in the survey are adults who have stayed at least one night in an NHS hospital in England. They are asked whether they feel that they were treated with dignity and respect during their hospital stay, and whether they received the help that they need with eating during their hospital stays.

The new research involves evaluating older people's responses to these questions. We will be analysing what older people have said about their treatment during hospital stays over the period 2002-2011 and whether older people are at any greater risk than younger people. The research will focus on trends in how many older people are affected by lack of dignity in treatment and inadequate nutritional support, and on who is at greatest risk. We will also be examining the links between older age and disability, and older age and area deprivation, as pathways to disadvantage and poor treatment.

The research will provide new evidence on older people's treatment during hospital stays and will provide more in-depth evidence in this area than has previously been provided. It will answer important questions such as:
-Has the national proportion of older people reporting not being treated with dignity and respect, or not receiving the support they need with eating, during hospital stays increased or decreased over the period 2002-2011?
-Are older people more or less likely to experience not being treated with dignity and respect, or not receiving the support they need with eating, during hospital stays, compared with other population sub-groups?
-Do other factors such as disability, sex, ethnicity, type of hosptial and area deprivation make a difference to older people's experiences of disadvantage and poor treatment?

Potential impact
Key stakeholders include the Care Quality Commission, the Department of Health, the Equality and Human Rights Commission (which has a statutory mandate to promote equality and human rights and has recently drawn up a Memorandum of Understanding for working with the Care Quality Commission on shared concerns), Kings Fund, Nuffield Trust and voluntary sector organisations with an interest in health, older people, and equality and human rights, including the Patient's Association, Age UK, the British Institute of Human Rights and the Equality and Diversity Forum. Our identification of key stakeholders builds on our pre-existing networks and relationships. Our discussions during the development of this proposal indicate that these stakeholders will be highly receptive to new set of in-depth quantitative research findings on older people's experiences of respect and nutrition during hospital stays given their own mandates, responsibilities and on-going workstreams in this area. We intend to maximize our impact by working with this group of potential users and beneficiaries in a focussed and targeted way.

The research findings will be of particular use to the Care Quality Commission in the context of monitoring the implementation of essential standards in healthcare; DH in its ongoing work on evaluating and improving NHS quality, performance and productivity; EHRC in its workstream on the treatment of older people in health and social care, as well as in its triennial equality and human rights reporting exercises and in relation to its Memorandum of Understanding with the CQC; and NGOs including Age UK and British Institute of Human Rights. In terms of medial engagement, tecent CQC and EHRC reviews of older people's treatment in health and social care have received significant media attention and generated considerable public and political debate around how to design public policy interventions that will ensure improved quality of health and social care for older people. We therefore anticipate a "receptive audience" and a significant programme of user and practitioner engagement with key stakeholders is planned.

The Picker Institute, CQC and EHRC, ONS and NHS Information Centre for Health and Social Care, Nuffield Trust and Age UK have been involved in the development of this proposal from the earliest stage and their comments have helped to shape our proposed methodology. Picker Institute, CQC, ONS, EHRC, Nuffield Trust and Age UK have already agreed to participate in our Advisory and user-engagement group. Early indications of use of the research findings by these bodies are promising and details of specific potenial uses of the project findings suggested by EHRC are provided in a "Letter of Support" and in our "Pathways to Impact" document and by Age UK in our "Pathways to Impact" document. EHRC have also suggested a training workshop for analysts from EHRC/CQC and other data users, to demonstrate how the new patient population weights can be used with the Adult Inpatients Survey, and have committed to attend such an event. Other non-academic outputs and dissemination activities aiming at maximising impact will include: ensuring free access to findings and outputs on our website and ESRC website; presentation of results to non-academic policy and practitioner audiences and NGO workshops (using user group and our existing network of contacts); non-academic policy briefings and guidance (short and accessible 4 page briefings and guidance that will be specifically tailored to meet the needs of our key potential users and beneficiaries) which could potentially include joint outputs with users and beneficiaries, feeding into and engaging with their broader workstreams; newspaper articles; specialist press (e.g. Patient's Association and CQC newsletters / Health Service Journal); press release; new media (e.g. twitter); LSE Public Policy Blog.